pBrachyTAG vector system: New tools for Brachypodium functional genomics

Technical abstract
Brachypodium distachyon has recently emerged as a new model system for bridging research into wheat and barley, and for promoting research in novel biomass crops such as Miscanthus and switchgrass. The genome of B. distachyon (inbred line Bd21) is currently being sequenced. This has raised considerable interest, both within the UK and internationally, in using this species as a functional genomic resource to understand temperate grass biology. In the past,T-DNA insertion mutant lines have been invaluable resources for gene mining in model plants such as Arabidopsis thaliana and rice. The aim of this project is to develop new tools and technologies facilitating the development of comparable tagged mutant resources in B. distachyon. In this project, we will develop an improved binary vector system, pBrachyTAG, for T-DNA tagging and trapping in B. distachyon. Binary vectors previously used in large-scale T-DNA tagging programmes in rice or Arabidopsis frequently led to T-DNA insertions where Flanking Sequence Tags (FSTs) could not be retrieved (approximately 30 percent). We will address these limitations by designing improved binary vectors combining features known to reduce backbone transfer, to limit the introduction of superfluous DNA sequences, to improve transformation efficiency and to enable FST retrieval using either an adaptor-ligation or a tail-PCR approach. These concepts will be combined and tested, for the first time, for T-DNA tagging using a highly efficient Agrobacterium-mediated transformation protocol and FST identification procedure recently developed at the John Innes Centre for the community standard line Bd21. The improved tools developed during this project have the potential to significantly promote and accelerate the development of community resources for functional genomics in B. distachyon.